Development of a facet joint simulator

Facet joint osteoarthritis (FJO) is a debilitating condition in which the facet joints of the spine deteriorate, causing considerable pain and greatly reducing patient mobility. Progression of FJO requires surgical intervention. The gold standard treatments for FJO are either fusion of the spine or implantation of an artificial intervertebral disc, both of which alters the local and global spinal biomechanics and can result in deterioration of adjacent hard and soft tissue structures. Ideally, FJO treatment would be affordable, sacrifice minimal/no tissue and restore the natural motion and strain within the joint, and this would hopefully enable a rapid return to society. Recent research at Southampton has led to the development of novel spine prostheses that attempts to address these issues. To test the robustness of these devices, and to compare with existing solutions, a realistic spine simulator is under development. A prototype simulator, which attempts to reproduce spine motions, has been developed in a GDP. To achieve the goal of a loaded, kinematically accurate spine simulator, a student with experience in electronics and control, design and a keen interest in biomedical engineering is required. This project will aim to deliver a simulator that can be used to test spine implant devices, can be used for teaching purposes, and can be employed by surgeons for discussions with patients pre-operatively. Patients and clinicians will be heavily involved in the process, so a student with good interpersonal skills will be suited to the project.